Enhancing Financial Risk Analysis and Modelling through Advanced Machine Learning Techniques

Financial risk analysis is inherently complex and requires sophisticated models to properly address its dynamic nature. Current machine learning approaches, such as neural networks, provide high performance but are often criticised for being a ''black-box' offering limited interpretability to the user. Traditional statistical forecasting models like ARIMA (Autoregressive Integrated Moving Average), while interpretable, struggle with the volatility in modern financial markets. In finance, model explainability is essential for understanding decisions by the model, mitigating risks and adhering to stringent regulatory requirements. This project seeks to revolutionise financial risk analysis by developing advanced, explainable machine learning pipelines, with the Tsetlin Machine. These pipelines will deliver high frequency, scalability and human readable interpretability, creating a new standard for financial risk modelling.

The core of this project is the integration of Tsetlin Machines (TM) within a large end-to-end pipeline for financial risk analysis, consisting of feature extraction, risk modelling, backcasting and interpretability tools. The TM will serve as the risk forecasting engine, using its rule-based structure for interpretability, efficiency and scalability. Feature extraction will include domain-specific and time-series transformation operations to ensure the most informative features are fed into the TM. A high-frequency backcasting mechanism will continuously assess previous predictions against the actual outcomes to refine the model and ensure adaptability to market dynamics. Advanced interpretability tools will be delivered with the model giving a real-time nowcasting model with multi-level visualisations for financial risks.

The project will modify the TM for enhanced time-series forecasting, backcasting and spatiotemporal rule finding. Co-design principles will ensure scalability and efficiency, enabling high-frequency processing of large datasets. The developed models will be evaluated on real-world datasets such as VIX (CBOE Volatility Index) and benchmarked against state-of-art approaches in financial risk to ensure robustness and practical relevance.

The expected outcomes of the project are a next-generation financial risk analysis pipeline through the Tsetlin Machine, which will be capable of delivering high-frequency, explainable predictions. The pipeline will enable institutions to proactively identify risk, make informed decisions and comply with financial regulation. The tools provided through the use of the TM will allow for scalable hardware solutions along with granular interpretability visualisations to ensure the pipeline is transformative.

Many potential challenges are present within the project including high variability of financial data, balancing the performance and explainability of the model and ensuring the scalability of models onto the event-driven hardware. These challenges will be addressed using innovative co-design strategies and iterative development to ensure robustness and practicality of the delivered solutions.

This project will leverage cutting-edge machine learning techniques that integrate with co-design for scalable event driven hardware to provide high-performance, explainable financial risk analysis and modelling. Furthermore, by focusing on explainability and performance the project will redefine the landscape of financial risk analysis by advancing both AI research and revolutionising the application of AI within the financial sector.